Grace - Health Technology for a safe and effective solution to menopausal hot flushes and night sweats

Around 300,000 women start experiencing hot flushes every year in the UK. They are uncomfortable, embarrassing and above all inconvenient, striking any time - day and night. Choosing a solution can be confusing and difficult. Those days could soon be gone.

Enter Grace (product name), the world's first automated tracking and cooling bracelet, ready to detect and fend off your flushes 24 hours a day. Grace aims to detect a hot flush before you know you're going to have one. At that point, a cooling patch is activated on your wrist, aiming to reverse the effects of a flush. With full automation, Grace can also be worn while you're asleep to combat your night sweats.

The aim of the project is to demonstrate technical and commercial feasibility of Grace. This will be achieved by creating prototypes and recruiting highly symptomatic women to validate performance.

Our consortium brings together leading experts in the development, manufacture and commercialisation of medical products. Furthermore, Loughborough University, highly-rated in national university league tables and ranked No.1 in the world in the QS World University Rankings by Subject for three years in a row, is a project partner to validate the performance of Grace.

Successful project delivery will enable our vision to change global perceptions of stigmatised health conditions, paving the way for health-tech designed to be seen.